AI for Deployable Robot Systems and Field Applications, Dependable AI for Human-Robot Interaction

AI for deployable systems, developing a system for moving around, following patterns for efficient motion. AI for HRI also a theme: human operators need to interact with the system once development is done.